Lews Castle College UHI And Pure Energy Centre Limited

To develop an advanced control and management system utilizing advance computing and software technologies for a fuel cell combined cooling, heat and power system.